Defining Mass Observation: using mixed-methods longitudinal analysis to increase knowledge of the Mass Observation Project's volunteer writers.

The Mass Observation Project (MOP), run by the Mass Observation Archive Charity (MOA) is a volunteer writing project that has run since 1981, and involved c. 3,500 self-selected individuals writing in response to directives - broadly themed questions sent out by the MOA, three times a year. Writers' responses to these directives provide a personal account of individuals' activities and attitudes towards a broad range of issues relating to British society. This writing has the potential to be of interest to wide audiences including, academics, policy-makers, practitioners, lay researchers, community groups, schools, adult education groups and individuals.

However, for some time there has been a debate about the 'representativeness' of MOP writers. The MOA undertook some basic analyses of its writers, finding that at certain points in the lifetime of the MOP, writers have been over-represented by women living in the South East aged 50+. Some academics have used this finding to argue that MOP writers are not representative of the broader UK population, and their writing should not be used for research purposes. Others argue that the depth and quality of MOP writing makes it a unique longitudinal resource that can be used by researchers from different disciplinary fields. The debate has impacted on the trust and use of the MOP. This project seeks to put an end to this debate by producing sophisticated analyses of MOP writers that provide clear, evidence-based descriptions of writers and their socio-economic characteristics. This will enable all users of the archive to be confident about how and why they use this resource.

The MOA, who are our partners in this project, have not had the tools and skills to do these sorts of analyses. During recent work on another project involving use of MOP writing, we discovered that the MOA hold lots of information on MOP writers. This includes information about their age, gender, occupation, which directives they have responded to, and how long these responses are. In its current form, this information can't be analysed. But, in collaboration with the MOA, we have developed a plan to integrate this information into one searchable database, to conduct a series of analyses to find out more about MOP writers. We will ask how the characteristics of MOP writers compare with those of the UK population as a whole; how they compare with those of the UK population that engage in active volunteering; and what their writing behaviour can tells us, for example, do women respond to different directives to men?

As well as looking at this statistical information, we will look at MOP writing in response to the 1990 directive entitled Social Divisions, which 652 writers responded to (this represents 75% of active/serial responding writers). Writers talk about what class they think they are, whether they belong to a minority group, and whether they discriminate against others that are different. This will enable us to understand how writers perceive themselves, and how they fit with the broader UK population. We will also look at the 2008 Directive Your Lifeline, where 159 writers discussed meaningful life events. This will allow us to see, for example, when in their life-course they decided to write for the MOP, and whether they share particular life events, such as bereavement, divorce, or children leaving home. Using computer software, we will combine the statistical information with the MOP writing, and conduct an additional in depth analysis of these 811 individuals

Our end-products will include the launch of an interactive searchable database, maintained by the MOA, enabling archive users to undertake a wide variety of searches of writer characteristics and responses to different directives; and publication of accessible reports, articles and conference papers, describing MOP writers to lay and academic audiences. These outputs will widen access to and enable confident use of the archive.

Potential impact
The Mass Observation Project's (MOP) rich archival collections are a vital and significant research resource. Our work will contribute to bringing them to wider attention, and it will open up access to the material held at the Mass Observation Archive (MOA). Beneficiaries of this project are therefore likely to include not just policy-makers, but a much wider audience that includes practitioners, individual lay researchers, community groups, schools, adult education groups, and individuals.

The main beneficiaries from the work will be:
1. Our project partners:
a) The MOA staff: The skills of the staff working on the project will be enhanced in the short term through developing expertise about the use of the demographic and socioeconomic metadata held by MOA. We also envisage that they will gain skills and experience through playing lead roles in managing and co-producing knowledge for the proposed project. This academic and practical experience and knowledge will help the MOA staff as a group to develop their skills, and stand them in good stead in the wider job market in the longer term.
b) The MOA organisation: a longer term benefit to the archive will be the increase of electronic data within its archive; and its recognition of the increasing role of technology in the curating of archival materials. Embracing the future uses of technology, particularly in relation to electronic access, will enable MOA to widen its user-group, strengthen its position as an archive, and strengthen its links to other archives.
2. Third and private sector research and consultancy agencies / think tanks: the new economics foundation, NESTA, the RSA, Demos, Civitas, the Centre for Social Justice, the Young Foundation, and ResPublica. All of these have interests in the relationship between public policy and public opinion, and MOA's material provides a unique perspective on how individuals have responded to changed socioeconomic and political circumstances. Understanding who MOP writers are, will enable confident use of the MOP as a source of secondary data.
3. Users in the wider social research community, particularly organisations concerned with researching trends in public opinion. As a result of our work, they will be able, with care, to draw comparisons between the patterns of responses from their own surveys, and those revealed by the qualitative material gathered by the MOP.
4. Government departments, who might reasonably be expected to have a concern with changing patterns of public opinion. The on-line thinktank, History and Policy, has in recent years done much to draw the attention of policy-makers to the rich range of material that provides historical perspective on policy debates, and they have encountered a receptive audience.
5. Individual lay researchers and adult education groups, many of whom have a focus on or interests in archival material; as is the case with other beneficiaries, they will benefit from improved access to the material, and from better information enabling them to contextualize it.
6. Building capacity within the archive for the MOA to digitise its holdings, and make these available online. In the longer-term the MOA's reach could extend to new, non-traditional users of the archive, particularly people and groups who cannot afford to travel to visit the MOA, and those living in geographically remote areas.